Persistence of Vision Scope - POVScope

There's a growing burden of ophthalmic diseases worldwide with some 1.3bn people globally living with vision impairment of whom some 36m are blind and 217m suffer from moderate to severe vision impairment. Over 80% of vision impairment globally is considered avoidable; However, there is a shortage of optical professionals both in the developed and undeveloped world and in Europe the UK is one of the most poorly served countries. Ophthalmologists are faced with complex multi-factorial diseases with many manifestations of signs and symptoms. Typically, they use several pieces of equipment e.g. slit lamp, fundus imaging, topographer keratometer and visual field analyser for diagnosis, the majority of which are fixed items, require careful setting up, fulfil a single function and occupy considerable space. Technical evolution of these devices is slow, and the majority are copy-cat with little or no innovation. Generally, only high-end instruments offer objective measurements via computer analysis; However, the diagnosis remains with the ophthalmologist. Aston Vision Sciences (AVS) has re-imagined eye testing and conceived a compact multi-modal device for multi-dimensional eye disease evaluation and diagnosis. This project seeks to develop the concept and conduct an evaluation of the technology against existing ophthalmic instruments.